Pioneering Onboard Carbon Capture - Pilot Project

The Pioneering Onboard Carbon Capture Pilot, or POCC Pilot, is a first-of-a-kind development and demonstration project of a unique onboard carbon capture technology for the shipping industry. It will be run jointly by Seabound and Lomar, two mission-driven and ambitious organizations on a collaborative journey to decarbonize shipping.

Seabound is a London-based climate tech startup that builds uniquely affordable and scalable carbon capture equipment for ships to trap up to 95% of CO2 from their exhaust gas using patent-pending technology.

Lomar is a leading ship-owning and management group based in London with a diversified fleet of over 40 container vessels, bulk carriers, and chemical and product tankers.

The focus of the POCC Pilot is to design, build, and test iterative Seabound carbon capture prototypes to improve their efficiency, functionality, and readiness for the market. This includes a series of tests in Seabound’s North London warehouse as well as a world-first pilot to test a carbon capture system out at sea onboard an ocean-going vessel owned by Lomar. Following the POCC Pilot, Seabound intends to deliver and test the first full-scale carbon capture systems in H2 2025.